Atom-interferometry for inertial sensing of rotation

The possibility of using interference of coherent matter-waves offer tantalising levels of potential accuracy for measurement devices. A particular application of interest is that of rotation sensing with applications in quantum-based, autonomous navigation devices. The student will join a research programme in BEC interferometry at the University of Strathclyde in the development of a Bose-Einstein condensate atom interferometer device. A key aim is the demonstration of an integrated optics and BEC interferometry. This project would ultimately inform the translation of chip-based BEC technology into a practical navigation tool.